Determining the role of Wnt signalling & IGFBP6 in enhanced atherosclerosis risk in periodontal patients: biomarker & therapeutic potential evaluation

Heart attacks are one of the leading causes of death in the UK and across the world. The most common cause of heart attacks is the blockage of the arteries that supply the heart. These blockages are caused by a disease called atherosclerosis. Atherosclerosis occurs when fat (cholesterol) accumulates in the arteries, resulting in the inflammation, thickening, and hardening of the artery vessel wall. People with periodontal disease - a chronic infection of the gums - are especially likely to develop atherosclerosis. However, many people are unaware that this gum disease puts individuals at a greater risk of having a heart attack. Moreover, the precise link between atherosclerosis and periodontal disease remains a mystery. A greater understanding of the link between these diseases is essential in order to reduce the number of heart attacks.

My Fellowship will investigate this little explored connection. I have recently generated novel data that shows a protein known as Insulin-like Growth Factor Binding Protein 6 (IGFBP6) and a signalling pathway called Wnt are significantly altered in monocytes collected from patients with gum disease. In the light of such observations, we believe that these targets (IGFBP6 protein and Wnt signalling) cause important changes in the behaviour of monocytes in patients with gum disease, which subsequently increase the risk of atherosclerosis and the incidence of heart attacks. To investigate this phenomenon, three approaches will be used. The first focuses on the regulation of monocytes behaviour, a type of white blood cell which causes inflammation and drives atherosclerosis, by IGFBP6 and Wnt signalling. I will collect cells from healthy controls and patients with periodontitis, and alter the level of the targets (IGFBP6 protein and Wnt signalling) using various approaches, and then quantify the effect on essential pro-atherosclerotic behaviour traits of monocyte/macrophages in culture. Secondly, I will utilise a well-established model of mouse atherosclerosis to validate my findings with the cultured cells, and evaluate the potential use of these targets as biomarkers or open possibility for treatments. Thirdly, I will use samples from patients with periodontal disease and healthy individuals to validate the biomarker findings from the animal model in human samples, which is essential to illustrate the translational potential to clinical benefit.

The longer-term benefit of the research will be to develop new treatments for patients suffering from periodontitis and/or atherosclerosis, thereby preventing the likelihood of heart attacks. The treatments would aim to suppress the effects of monocytes, and retard inflammation and the associated blockages in the arteries. Additionally, we believe that IGFBP6 (or members of the Wnt signalling pathway) could act as a biomarker of disease and could be utilised for monitoring progression of disease and success of treatments. Furthermore, gum disease has been linked with other diseases such as stroke, diabetes and rheumatoid arthritis, so my research will have significant implications beyond atherosclerosis.

Technical abstract
Periodontitis and atherosclerosis are highly prevalent, chronic inflammatory disorders that share risk factors. The precise mechanism by which periodontitis gives rise to atherosclerosis is yet to be fully explicated.

There are three components to the Fellowship. The first builds on an original pilot study conducted by myself which showed that the protein expression of monocytes/macrophages is significantly altered in patients with periodontitis. A significant change in the expression of Insulin-like Growth Factor Binding Protein 6 (IGFBP6) associated with an alteration in the downstream IGF signalling pathway and monocyte invasion/migration was detected and linked with altered expression of proteins within the Wnt signalling pathway. My hypothesis, to be tested in this project, is that the reduced expression of IGFBP6, together with a modification in the Wnt signalling pathway, is responsible for altered monocyte/macrophage behaviour. Moreover, these modifications contribute to atherosclerosis, making IGFBP6 a suitable biomarker of atherosclerosis progression. The second component is to compare the expression of IGFBP6 and Wnt pathway proteins in mice with/without atherosclerosis. Using a Wnt inhibitor, I will ascertain whether atherosclerosis is reduced in these mice. These investigations will reveal the translational potential of such a treatment in patients. Thirdly, IGFBP6 and Wnt pathway proteins in patients pre-and post-periodontal treatment will be quantified and compared with healthy controls to assess their potential use as biomarkers.

The main benefit of this research will be a fuller understanding of the pathogenesis between periodontitis and atherosclerosis, and in the longer-term, the identification of new treatments and biomarkers, for better diagnosis, management, and life quality for patients. The findings will be transferrable to other inflammatory conditions, such as stroke, diabetes mellitus, and rheumatoid arthritis.

Potential impact
My research will be of interest to a wide range of stakeholders, including patients, health professionals, academics and researchers, government policy makers, public health decision makers, and industry. The relevance of the research to these groups arises from the ubiquity and cost of coronary artery disease and periodontitis to modern society. Cardiovascular disease is the leading cause of death worldwide, accounting for 17.9 million deaths each year. Poor cardiovascular health can cause heart attacks, stroke, dementia, renal failure, and peripheral vascular disease. In the UK, 7 million people are currently affected by cardiovascular diseases (predominantly coronary artery disease), accounting for 26 percent of all deaths. A quarter of all premature deaths in the UK are caused by cardiovascular disease. This figure is twice as high for those from lower socioeconomic backgrounds, a cohort of people who also have limited access to dental treatment and a resultant high incidence of periodontitis. Severe periodontitis is also very common, affecting 11 percent of people worldwide.

First and foremost, the research will exert an impact on patients suffering from periodontitis and cardiovascular disease. While the link between these conditions is fairly well established in the scientific community, it is less known amongst the general public. By raising awareness of this association in patients with either condition, they are more likely to undertake preventative measures. Longer term benefits to patients include the identification of the precise mechanism by which periodontitis contributes to cardiovascular disease, a question which remains largely neglected amongst academics, and which will lay the foundation for the development of more effective preventative treatments and therapies.

Another major beneficiary of the research will be the National Health Service. Each year, cardiovascular disease costs the NHS £8.96 billion. By uncovering the molecular connection between this condition and periodontitis, and ultimately paving the way to more effective prevention and management of periodontal disease, huge savings will be possible. Such an ambition fits with the NHS Long Term Plan which identifies cardiovascular disease as a 'clinical priority', as the single biggest condition where lives can be saved over the next ten years. Further benefit will be achieved through the translational potential for treatment and the identification of biomarkers of disease, as well as response to treatment.

Thirdly, the research will benefit the economy. Cardiovascular disease is estimated to cost the UK economy £19 billion, 34 percent of which comes from productivity losses, while periodontitis costs £2.8 billion per year. By undertaking the groundwork to the better prevention and management of these conditions, the research has the potential to help cut these extreme costs.

Finally, the research has the potential to help patients suffering from other conditions, such as stroke, respiratory disease, and diabetes mellitus. This is because periodontal disease is associated with various systemic diseases, and therefore my research may inspire parallel studies that link the oral cavity to these conditions. It will also be of interest to a lay audience, serving to emphasise the importance of good oral health to systemic wellbeing.